Data driven modelling of supply chain constraints in maritime transport

Ships are a vital part of world trade, carrying >90% of products. The marine industry consists of 1200 ports through which passes >3.5 billion tonnes of cargo (expected to triple by 2050) and more than 350 million passengers. These goods and people are carried by ~56,000 merchant ships, of which 17,000 are general cargo ships. This creates a complex network of nodes through which goods need to pass and a large number of ships needed to carry those goods. Ideally, this complex network would be optimised to ensure goods arrive on time, at the lowest financial cost and with minimal pollution emissions.

Determining the optimal port to deliver goods to might be difficult by changing trade prices or perhaps weather that might change the order of ports that a ship needs to visit. This is especially true for fleets of vessels, rather than an individual ship on a specific route. This dynamic element becomes more complex as we consider just-in-time arrival of vessels to reduce waiting times and therefore pollution on arrival at ports and requires that landside logistics networks also need to be considered.

It is vital that we become more efficient in how we move goods around the world and that the resilience in these shipping networks is maintained and increased. In this project, the candidate will combine tools from complexity science, supply chain theory and maritime engineering, to explore shipping networks to optimise the behaviour of ships and reduce the complexity of the network, with a minimal loss of information.